Beyond the Toilet Block: Governmentality and the Construct(ion) of 'Sanitary Subjects' in Mumbai's Informal Settlements

Sanitation in urban Mumbai is more than just a matter of building and maintaining infrastructure
like toilets; it is a complex interaction of social practices, policies, and identity formation. This
study investigates how historically situated and discursively produced notions of health, hygiene
and modernity are crystallised into sanitation policies and come to legitimise specific 'governing
rationalities.'